Someone Brilliant

www.someonebrilliant.com

Someone Brilliant is an online platform connecting ecommerce businesses and creative agencies with creative freelancers in the ecommerce domain.

Unlike any other platform, Someone Brilliant provides a dedicated space for ecommerce professionals. It's the only platform designed exclusively for ecommerce freelancers and businesses. The curated directory, jobs board and advertising options cater specifically to the ecommerce community.

Someone Brilliant is committed to surfacing hidden talent and providing a platform for those who may not feel confident in promoting themselves. The goal is to streamline connections and amplify creative talent within the ecommerce sphere, empowering freelancers to excel and businesses to flourish.